Waves 2.0

Waves 2.0 is a feasibility study that will explore the technical, regulatory, and economic potential for using methanol as a clean marine fuel in both new and existing offshore working vessels. The project focuses on Crew Transfer Vessels (CTVs) and Research/Survey Vessels, which are essential to the UK's offshore renewable energy (ORE) infrastructure. These vessels represent a high-impact opportunity to reduce lifecycle greenhouse gas emissions and improve air quality in support of Maritime 2050 and the Clean Maritime Plan.

Unlike existing one-off pilot projects, Waves 2.0 takes a platform-based approach. The project will assess how methanol propulsion can be integrated at scale---both in retrofitted vessels and purpose-built new designs. It aims to create repeatable, cost-effective solutions that can be deployed widely across the offshore support fleet and delivered by UK shipyards.

Key activities will include:

* Concept design and feasibility studies for methanol-fuelled retrofit and newbuild vessels
* Regulatory engagement, including risk assessments and exemption applications for low-flashpoint fuel use
* Testing of energy-efficient hull forms using scale models
* Evaluation of methanol engine integration using real-world duty cycles
* Analysis of UK shipyard and supply chain readiness
* Techno-economic modelling and assessment of emissions reduction potential

The project is led by Chartwell Marine, a UK-based specialist in high-performance vessel design, with project partners OS Energy, Njord Offshore, Caterpillar Marine, the University of Newcastle, and Vestas. This consortium brings together expertise in design, operation, research, propulsion systems, and chartering---ensuring solutions are informed by real-world needs and deployment conditions.

At the end of the project, the consortium will deliver a clear and costed plan for demonstrating the technology in an operational setting by 2028\. Findings will be shared through an open dissemination strategy, including public reporting, stakeholder engagement, and policy input for the UK maritime sector.

Waves 2.0 supports the UK's leadership in clean maritime innovation by providing a viable path to decarbonise a key class of vessels, while building domestic capability and reducing the need for bespoke solutions in future vessel transitions.